Scaling in Germany

We are a Wales-based AI start-up that helps manufacturers to improve operations and increase productivity. We are developing an innovative platform that helps them to augment workers with powerful no-code AI- tools to automate repetitive processes around them - without the need to acquire great tech expertise, infrastructure, and cost. This emerging field is known as enabling the Citizen Developer.

We are looking to scale in the German market because they are at the forefront of AI in Europe with many software and manufacturing leaders. The AI market size is expected to reach €430billion by 2030 and they are focused on increasing digitalisation across the entire economy, most especially within the SME or Mittlestand. Understanding the market, the competitive landscape, regulatory conditions are important to scaling a business likes ours as we increase chances of successful entry. A solid feasibility study is the foundation to long-term success and increasing our visibility and potential for future business.